A Rapid Stratified Medicine Diagnostic Test To Direct Treatment For Symptomatic

A Rapid Stratified Medicine Diagnostic Test To Direct Treatment For Symptomatic Patients Presenting In Sexual Health Clinics Atlas Genetics will develop a rapid point-of-care (PoC) stratified medicine diagnostic (SMD) for patients presenting to Sexual Health Clinics with genital discharge syndrome, to allow immediate and accurate selection of appropriate and effective antibiotic treatment. The development and design of the diagnostic will be supported by validated cost-effectiveness modelling of introducing this multi-pathogen PoC-SMD test as well as a study on its potential patient impact. This supporting work will be carried out by the Applied Diagnostic Research and Evaluation Unit (ADREU) at St George’s, University of London (SGUL) in collaboration with Aquarius Population Health. In addition, preliminary work will build on the experience established at Atlas in the implementation of multiplex assays on the io™ Point Of Care platform to assess the challenges involved in expanding multiplexing to include at least four pathogens on a single rapid testing cartridge required for implementation of the proposed stratified medicine diagnostics. At the end of Phase 1, the value to the NHS of a SMD in sexual health will become apparent and the technical path will be established for development and evaluation in Phase 2.